The University of Sheffield and Seco Tools (UK) Limited

To develop a new procedure for slot machining applications which include solid carbide milling for near net machining and high speed indexable carbide tool broaching for finishing. Process simulation tools will be developed and employed in tool design and process optimisation.